Kingston University And Mspace Group Limited

To develop in-house expertise in sustainable design and sustainable construction and on-going buildings management, which will be disseminated across the Group.